Manufacturing Portfolio Project 7: High Performance Carbon Titanium Fan Blade Manufacturing

This project aims to strengthen the competitiveness of UK high value manufacturers by delivering and demonstrating breakthrough composite manufacturing technologies.
The workpackages will be developed by Rolls-Royce working in partnership with the National Composites Centre (NCC) and utilising the UK manufacturing supply chain.